Demonstrating plasma-modulated plasma accelerators

Aims and Objectives:

Laser-driven plasma accelerators (LPAs) can accelerate particles to high energies in one-thousandth of the distance required by conventional, radio-frequency accelerators. LPAs offer enormous potential to drive myriad applications in science, technology, and medicine. However, many of those applications remain to be realized since the pulse repetition rate of LPAs is too low for the most demanding, and most interesting, applications.

Today's LPAs typically use high-energy Ti:sapphire lasers, which operate at pulse repetition rates of order 1 Hz. We have therefore proposed an alternative approach that exploits the capabilities of thin-disk lasers (TDLs), that can already generate joule-scale laser pulses at repetition rates in the kHz range. The pulses from a TDL have a duration of around 1 ps, which is too long to drive the plasma wakefield directly, and so to circumvent this we have developed a new concept: the plasma-modulated plasma accelerator (P-MoPA). A P-MoPA comprises three stages. First, in the modulator stage a long, high-energy "drive" pulse from a TDL is modulated spectrally by co-propagation in a plasma channel with a low-amplitude plasma wave driven by a short, low-energy "seed" laser pulse. This generates spectral sidebands on the drive pulse that are spaced at multiples of the plasma frequency. Second, in the compressor stage the spectral phases of the sidebands are removed to form a train of short pulses spaced by the plasma period of the modulator. Third, this pulse train is focused into the accelerator stage, which comprises a plasma channel identical to that of the modulator, which resonantly excites a large-amplitude plasma wave that can be used to accelerate particles to GeV-scale energies.

Novelty of the research methodology:

In this project experiments and numerical simulations will be undertaken to demonstrate each of the three stages of a P-MoPA. The work will be undertaken in our labs in Oxford, and at the Centre for Advanced Laser Applications, Munich.

This project falls within the EPSRC 'Plasma and Lasers' research area.